Science and Technology Facilities Council and Micromass UK Limited

To develop electro-hydrodynamic and fluid flow models of the complex physical processes which influence the sampling of ions from atmospheric pressure ionisation sources